A Novel Veterinary-only Antibiotic for the Treatment of S. suis Infections in Pigs

The major threat to human health caused by growing antimicrobial resistance (AMR) has been much publicised. One factor contributing to this growth is that antibiotics used to treat humans are also widely used to treat farm (food) animals, providing an opportunity for resistance to develop and spread. Pressure from regulators and other measures have enabled substantial progress in decreasing the use of antibiotics in animals. However, the reduction has plateaued, and only small additional reductions can now be anticipated. Bacterial infections in animals continue to be a major detriment to their health and welfare, with a significant economic impact on farmers and a threat to the resilience of the sector. This leaves a substantial unmet need for developing new strategies to control infection in animals that do not pose a risk to human health.

The aim of this project is to develop a new veterinary-only antibiotic that will not contribute to increased AMR against antibiotics used for human infections, thus representing a more sustainable alternative to antibiotics currently in use in farms.

From our prior work, we have identified antibacterial compounds with high levels of activity against a major pathogen of pigs, _Streptococcus suis_, but with limited activity against pathogens causing human disease. These compounds work in a different way to existing antibiotics, that is, they possess a novel mode of action. Due to this different mode of action, any resistance developed to these antibiotics, if transferred to human pathogens, would likely not interfere with human therapy. Thus, such compounds could be used to meet the welfare needs of the animals, protect the economic needs of the farmers, and help secure the food supply without the risk of decreasing the effectiveness of human antibiotics.

Our aim is to develop the compounds to a stage where they would represent an attractive licensing opportunity to one of the major animal health companies for regulatory development and marketing.

This highly novel approach to developing a veterinary antibiotic can be applied to additional diseases of farm animals. Thus, we envisage that this initial project will be the basis for expansion to a pipeline of opportunities in other important animal health markets.